Fully Bio Composite Project - eliminating polymers from sustainable leather composites

Generation Phoenix will explore manufacturing processes to create polymer-free composite leather using reclaimed leather fibres and natural fibres like hemp, flax, and cellulose. Applying textile technologies in novel combinations, we'll replace existing binders with mechanical bonding. Working with NIRI's pilot facilities, we'll produce and test prototype samples against industry specifications, establishing feasibility for sustainable leather alternatives serving fashion and automotive markets.